Building UK capability to deliver innovative alternative proteins

SPG Innovation Limited, The University of Leeds and Baker Perkins Limited are exploring the feasibility of developing new products for the protein sector.

This project will explore the boundaries of current low emission processes for texturizing proteins and the feasibility of alternative technologies to produce alternative proteins in support the UK's capability to supply and advance the alternative protein market.